Business Opportunity Collaboration Platform Furloughed and Unemployed - Phase 2

The Digital Business Skills Collaboration platform matches nationwide business opportunities/demand to groups of furloughed or unemployed professionals; forming virtual teams & businesses to combine complementary skills and resources; allowing people to return to work quickly.

The objective of the DBSC platform is to lower the barriers to entry in the labour market for both employees and employers, targeting an innovative "at-home" digital service for furloughed and unemployed users to collaborate and form new flexible virtual teams. This would allow them to respond to local & national business needs with agility and contribute to the economy quickly after COVID-19, helping them recover with training motivation, business support and delivery guidance to empower and accelerate their back-to-work journey.

Individuals who are furloughed or un(der)employed during the work restriction period will be asked to register their skills, services and assets on the DBSC platform. Users can add to their DSBC profile by sharing information from other digital platforms such as Facebook, Linkedin, Glassdoor, etc. The platform will support intelligent matchmaking with other people's complementary skills to address specific business needs.

The project is Phase 2 of the programme and focus on increasing the ease and speed to help people apply and get paid for work securely as well as incentives them to work on sustainable projects through gamification & rewards models. It introduces Smart Contracts linked to Digital Wallets, making payment digital with safe & secure transfers to our financial partners. This novel functionality enables virtual teams to form new virtual businesses, ranking them in the delivery and giving them access through a simple gamification model to new virtual financing solutions from reverse-auction short-term lending through to business tokenisation as well as integration to crowdfunding solutions with the potential to be SEIS qualified. The solution will also provide enhanced algorithms to provide a capability for Virtual businesses on the platform to meet demand outside the UK in line with Department for International Trade (DIT) initiatives to help businesses grow into global markets.